Hyper Flux

While Computational Fluid Dynamics (CFD) is used in a many engineering sectors, greater accuracy & efficiency are required before CFD can replace expensive physical prototypes for unsteady flows (including acoustics) and for resolving shed vortices and wakes. High-order flux reconstruction methods developed by Dr. Peter Vincent at Imperial College (IC) are a potential solution. IC will work with the Centre for Modelling and Simulation (CFMS) and high-tech SME Zenotech to create new software (using the latest in high-performance computing: conventional and many-core processors for speed and energy efficiency) for evaluation by Airbus, BAE Systems, EADS, Rolls-Royce, DSTL and the UK Aerodynamics Centre. Industrial primes will contribute benchmarking test cases. Via cloud access to its virtual engineering hub, CFMS will make the UK software available to other sectors (civil, automotive and renewable energy) and support its uptake with local specialists - further establishing a center of expertise in the application of new models to on-ramp new users – particularly SMEs. This supports government strategies for HVM and ICT, and the new UK Aerospace Technology Institute.